Automated hopper gauge, connected efficiency delivery sequencing system

The aim of this project is to research a mechanism which can scan the inside of silo using
cutting edge technologies and communicate with a wireless node, again utilising the latest
advances in communications technology. The end deliverable target is a patent for such a
system, device and documentation that should allow for a further development project to
commercialise the device and make ready for market.
The Farmer or Consumer would be able to carry less stock and avoid oversupply and under
supply situations. Suppliers can organize and automate the distribution rounds to outlying
farmers efficiently, as well as adjust and maintain predictions of future needs in real time. We
anticipate the system will reduce overall stock levels by between 15-20%. This will reduce
the cash requirements of a farmer. It would also reduce emissions and unnecessary
deliveries.
Current scanning systems for silos DO NOT provide a real time linkage from the farm silo to
the possible suppliers. We aim to research how to ~·monitoring feed levels within the
supply and demand chain of the feed stock.
Our proposal takes some of the key concepts used in real time production and applies them
to a wide distribution network of materials from a single supplier. Our unique approach to
stock levels and distribution brings together a number of leading technologies which we want
to develop further and implement in a farming scenario. We believe that such a system
would bring efficiency savings.